Chaos Creator

Super Strange Studios is currently developing Chaos Castle, a concurrent animated TV series and multi-platform interactive game production.

Our application for funding is to complete a fundamental component of this transmedia project, a digital environment construction tool called Chaos Creator. This software tool will be efficient, user friendly and enjoyable to use. Not only will the Chaos Creator allow us to create the vast array of digital sets and environments for our TV series, but will also be the foundations of the Chaos Castle interactive game.

Chaos Castle has a unique plasticine appearance that combines physical stop-motion animation with the digital production advantages of the Unreal Game Engine. Our innovative production process will allow us to create the series and game efficiently, simultaneously, and with an exciting, original style.